Development of an ultra low emission catalytic gasification wood stove

Innovation is about using well proven physical priciples and technologies from one sector to another. Hunter Stoves will do that by combining the wood gasification and oxydation catalisation into a single residential wood stove. Such stove will emit orders of magnitude lower emissions into the atmosphere than the strictest standards nowadays. We are confident in our abilities to deliver on this promise, since we have done it before. We are looking forward to offer the world the next generation of ultra clean wood stoves.